Monitoring and Evaluation of Sustainable Development Goals using Earth Observation and Artificial Intelligence in Rural Africa

Developing a method for near-real time monitoring of Sustainable Development Goals (SDGS) using remotely sensed satellite data